Engineering : A brighter, younger future

We propose to produce a robotics based technology project that is targeted at pupils in the upper two years of the primary school. The project will include classroom activities as well as the full spectrum of the written material. Four teachers from the two pilot schools will provide the expertise to turn the technical ideas into workable project material. An associated web site will provide additional pupil resources, space for the display of pupil work, and a repository of information to aid the classroom teacher.Associated with the project will be a mobile exhibition that will provide the pupils with a more advanced hands-on experience of many aspects of present day and future robot ideas. Contract science interpretation staff and postgraduate students will be involved in leading pupils and their teachers though a set of guided activities. As with the previous static robot exhibition, we will be using the expertise of Falkirk Museum Services to help with the overall design of the exhibition layout and logistics.